MatterLab - Predicting Matter Costs and Reserves

A research and development project combining human centred design and artificial intelligence, to create an intelligent system that augments and guides Legal experts when forecasting the costs of legal cases.